TREASURY: The Reproducibility and Scale-Up of Radiation-hard Gammavoltaics

Diamond gammavoltaic (DGV) cells are devices which generate small amounts of electricity when irradiated with gamma rays. This allows gamma rays to be more easily sensed and could, we believe, allow them to be used as a micropower energy source. The University of Bristol (UoB) team have received interest in the technology for applications in space, novel fusion reactors and nuclear waste monitoring. It is the latter we would focus this grant on; we see it as the most feasible route to market. Within nuclear waste monitoring there are two regimes: lower-dose rate environments where DGVs could be used for sensing (e.g. radioactive leak detection), and higher dose-rate environments where they could be used to power set-and-forget ambient sensor circuits. Ambient measurements provide safety information and are made roughly annually in high dose-rate locations due to the hazard. We believe DGVs could increase this frequency to daily and remove the need for human intervention. The lower dose-rate regime appears to be an immediate commercial opportunity, whilst the high dose-rate regime will become feasible within the next decade or so as suitably radiation-hard electronics and MEMS circuitry becomes available. Our use of the iCURE programs would be to validate our market understanding for both regimes, and would include paying for time with a nuclear industry consultant.

Our DGVs have a technology readiness level (TRL) of 5, albeit with some higher-TRL activities such as a six-month deployment, ongoing at the time of writing, in the Active Handling Facility at Sellafield. This is a real operational environment and has been achieved through collaboration between the UoB and UK National Nuclear Laboratory (NNL) teams. Our major hurdle for higher TRLs, and a core focus for our submission, is increasing sample quantity. The diamonds we currently use are expensive. We have to recycle a small number of diamonds when iterating our design. As such, we do not yet have robust statistics for the performance of our DGVs. We would buy a larger quantity and assess the variance of DGVs both within and between batches. We would use these to create an engineering datasheet, in time for attending the 2026 Waste Management Symposium to generate leads. This is a well-known international exposition where representatives from industry, government and academia meet. The statistical baseline would also be used to assess the feasibility of using cheaper, lower-quality diamonds. Furthermore, the best cells would be used in a second deployment at Sellafield, this time with sensor circuitry attached. Sellafield are our first targeted customer for both dose-rate regimes, and so proving our technology on their own site is both of key commercial utility to use, and of high assurance value to them.

Finally, we would also undertake a software subproject. Simulating the energy deposited into our devices is not trivial, due to the propensity of gamma rays to scatter from nearby objects. We have historically used the Geant4 toolkit for this, which is very powerful but which has a steep learning curve and can be overkill. For commercialisation we wish to assess an alternative, the PENELOPE toolkit. We would create generic, adaptable simulation programs using both toolkits, attend formal training in each, and report back on their relative merits. We would then make an operational decision as to which toolkit to use as we commercialise.